Microfluidics as a solution to harvesting cultured meat.

By 2030, our planet will not be able to feed the people living on it. New solutions for food production as well as new food sources are pressingly needed.

According to several reports, such as https://www.bcg.com/publications/2022/combating-climate-crisis-with-alternative-protein, using cell cultures is one of the most promising solutions to combat future population hunger. However, scaling up those productions has been shown as a massive technological bottleneck.uFraction8 developed novel bio-separation instruments that can effectively, sustainably, and at low cost, harvest and dewater cellular biomass. uFraction8 has already proven this with cultures of yeast and microalgae - microscopic seaweeds.

Today's world is excited about the next big thing - cultured meat - where just a few cells taken from the animal can allow the production of thousands of burgers. However, working with animal cells is much more complex than culturing or fermenting yeast and microalgae. Mammalian cells are not only notoriously difficult to grow but also very sensitive to external factors, making processing cultured meat an extremely difficult task.

Results collected to date from testing uFraction8's microfluidics bio-separation instruments give great bases to believe that uFraction8 microfluidics devices will be a perfect solution for handling meat cultures, enabling industrial production of non-kill meat.

The ecological and ethical benefits of such meat production are beyond imagining. Reduction of cruelty, reduction of greenhouse gas emissions, reduction of antibiotics and other chemicals used in industrial meat production. All that is possible only if companies like uFraction8 can support cultured meat innovators with emerging technologies for industrial production which will allow them not only to prove that cultured meat is possible but also to scale productions to the capacity needed to feed our constantly growing population.